High Resolution Visible Light Capable Automatic Number Plate Recognition Internationalisation (HR-VL)

This HD ANPR internationalisation project will develop unique computer vision and digital
IP camera control algorithms together with innovative hardware design to take a UK-based
approach to ANPR into new international markets. There are a number of major barriers to
internationalisation for current ANPR suppliers, resulting in considerably less than the >95%
read accuracy required by the market.
Our intention is to develop the technology to provide:
• A 4K IP camera solution to give >95% routine accuracy in regions where number plate
forms, formats and location on vehicles are not as well regulated as they are in the UK and
where motif recognition is also required e.g. province/vehicle class/cargo identifiers.
• A system operating preferentially in visible light and employing novel LED Beam Shaping
IR illumination when visible light is not available.
• Coverage of complex lane configurations with fewer cameras enabling bidirectional traffic
to be monitored by one camera, particularly in regions where only rear plates are mandatory.
• An HD ANPR System specification ("cook-book") and configuration tools to allow easy
system integration from off-the-shelf products by 4Sight-approved region integrators, made
possible by unique HD ANPR software capable of using the latest IP camera technology.
• Easy installation by CCTV installers i.e. non ANPR experts.
The key benefits are:
• Enable a new range of high accuracy surveillance products and services to be created and
deployed by third party vendors e.g. automated car park payment, hazardous materials
tracking and location identification.
• Reduce the cost of deployment and maintenance.
The key deliverable of this Project is the evaluation of the new set of computer vision and IP
camera control algorithms through a series of prototypes that demonstrate the feasibility of
remote product integration and installation via regional integrators and which achieve the
required market leading performance.